New Bike Storage solution

Households in built-up areas with limited outside space have the problem of where to store
their bikes securely and conveniently.
Storing a bike presents three issues:
• protecting it from the elements
• concealing it from view
• locking it to a fixing
Outbuildings (garages, sheds) are the obvious solution where space is available, providing
good protection and hiding the bike from view. They are not necessarily secure however, can
be costly and for many are not an option due to space restrictions.
For many city dwellers the alternatives are to leave the bike
• at the front of the property attached by D Locks or chains to railings etc The bikes are
exposed to the elements and on full view, which encourages speculative thieving.
• in a rear garden covered by a fabric sheet. This is not convenient to put on and off and
not very effective at keeping the bike dry
• inside the house, hanging on hooks in hallways or generally around the home where
of course they are very much in the way and clutter up the living space.
The “Bike Port” is a range of products designed to provide a solution to these problems. The
shelter consists of a set of panels that attach to a wall with a unique bracket. The bike is
secured using a wall anchor.
The main advantages of the Bike Port concept are that
• It provides better protection against the weather than a simple fabric cover
• It takes up less space than a shed
• It hides the bike from view and offers a means of locking the bike to a fixing.
• It also has the advantage of folding flat against a wall when the bike is removed so it
can be installed in a narrow side passage if necessary.